Cancer Early Detection And Risk (CEDAR) System

"Cancer can be debilitating for patients and families resulting in wide physical, psychological and social impact.

COHESION Medical Ltd will build on existing award-winning Digital Health technology to develop an innovative Cancer Early Detection And Risk (CEDAR) system using Big Data and Artificial Intelligence (AI) to provide a digital ""early-warning"" system for cancer diagnosis and cancer treatment toxicity. This innovative system will enable the generation of individualised cancer risk profiles, suggestions for changes to patient behaviour and the prediction of adverse toxicity reactions for individual patients. The system will have economic, social and personal impact through earlier cancer diagnosis, more targeted cancer treatments and earlier adoption of new cancer medicines.

The project is supported by MASScot, NHS Greater Glasgow & Clyde, University of Strathclyde and Stratified Medicine Scotland Innovation Centre."